Using multi-element metasurfaces to enhance optical metrology systems

Photonic metasurfaces manipulate the properties of incident light (phase, polarisation and amplitude) using nanostructures arranged on a surface; they only require a planar layer of material that is of the order of the wavelength in thickness to reproduce the optical functionality delivered by far larger conventional optical elements. The control they offer also allows more complex optical elements to be created, combining the functionality of previously delivered by several elements into a single metasurface element to further simplifying optical systems. In the last few years, we have had significant success in developing ultra-compact and lightweight optical sensors based around a single metasurface, but there are many situations where the use of multiple metasurfaces would greatly advance what can be achieved. In many cases it is useful to modify fields and then let them evolve by propagating through space before a second or even third operation is applied. Such an approach allows light from one point on a wavefront to be combined with light from other points, and the presence of multiple elements allows issues such as chromatic aberration to be corrected for. The use of multiple metasurfaces allows far more complex manipulations to be carried out while still exploiting the lightweight and compact form of the metasurfaces, however the increased number of parameters adds significantly to the complexity of the design process.

This research project will explore the possibility of combining two or more optical metasurfaces to enhance functionality and/or improve performance of optical sensors for manufacturing metrology. The possibility of dynamically altering the properties of light using multiple metasurfaces will also be investigated.